The University of Manchester And TBG Solutions Limited

To develop design techniques, hardware platforms and networking protocols to enable the rapid prototyping of wireless sensing systems for robust and secure industrial monitoring applications.